Historic landscape change in Northumberland's upland valleys (HiLand)

This project, which addresses research aims identified by Northumberland National Park Authority,
will combine new and established landscape archaeology techniques to explore the development of
landscape character in upland Northumberland during the Middle Ages. New quantitative survey
methods pioneered by the research team over the last five years will enable the researcher to
analyse how the uplands were shaped and settled between AD c. 400 and 1700 with unprecedented
levels of chronological and spatial accuracy. In turn, this knowledge will feed back into heritage-led
spatial planning and landscape management strategies via the partner organisation.